Electric marine propulsion and energy system - Customer validation and testing

Following on from major funding from CMDC2, this project aims to validate the commercial marine market for 100% zero emission systems and to confirm the value of investment into new technologies made by Innovate and Ecomar Propulsion.

There is a high perceived demand for clean marine and the Ecomar Propulsion aims to create a globally significant manufacturing and production capability that can challenge the biggest of the existing manufacturers in Germany, Japan and China.

This project brings together a number of key players including UK ports, The National Trust, international distributors and a range of industry players who are keen to invest in clean marine. The project will validate the market and generate robust data which can be used by institutional investors and government agencies when planning further expansion in the sector.

The project will deliver a series of field trials and will prove the engineering, financial modelling and commercial value of clean propulsion for workboats including passenger and freight craft. It will also validate wider demand and provide distributors and users with a firm foundation to make investments and orders.

Taking on the multi-national combustion engine manufacturers and bringing export revenues to the UK is a tough challenge. This project aims to prove that the UK has a future at the leading edge of production and that the transition to new modes of transport is not restricted to automotive players.